University of Northumbria at Newcastle and Lucion Environmental Limited

To develop a technology platform that integrates semi-automated data capture via on-site surveys, enabled with 3D asset management modelling, to deliver a single integrated asset model that can be incorporated within the client's core business.